Artificial Intelligence for Climate related Business Risks

For my PhD, I am co-supervised by Emily Shuckburgh from Cambridge Zero and Nicolas Lane from the Computer Lab and in my project I am looking at assessing the risks of a changing climate and how to deliver this information in a more actionable way towards businesses and policy makers.